Industry Skills Accelerator

The partnership between CGTC, CPI and Cogent will complement RESILIENCE initiatives and will enhance skills and training opportunities by addressing the gaps and needs of emerging medicines modalities. Creating new training resources coving advanced nucleic acid therapeutics manufacturing will complement existing medicines manufacturing training. This expansion will span from key stage 3-6 through to professional development training ensuring that these new modalities are represented at all stages of education, which in turn will promote the variety of jobs available in our sector, increasing the outreach of UK skills offering. New content will be introduced in a variety of modalities including self-paced, interactive online or in person depending on the nature and level of the audience. This approach will ensure that different learning styles are addressed.

This work will be further complemented by the collaboration with CGTC and Cogent. CPI will incorporate their content and support the development of CGT's new apprenticeships based on the RNA skills foresighting work CPI has just completed. Cogent will support the group by promoting the content and activity within the UK through their established employer networks, with a particular focus on engaging SMEs and micro businesses.

CGTC will further extend its award winning apprenticeship programme to support emerging and existing talent in new areas identified by comprehensive business engagement. Employers have asked for solutions for Digital and Automation, Quality and Manufacturing to be developed for the apprenticeship portfolio. The quality pathway will support SMEs in Scotland by offering the Modern Apprenticeship in Quality Operations. By creating these pathways and working with identified providers, employers in the Medicines Manufacturing sector will be able to build robust talent pipelines, directly addressing areas of concern. CGTC will also build its offering in new medicines modalities, supporting employers to engage early talent apprenticeships and develop their own employees. Working closely with CPI, Cogent and Resilience, existing technical and behavioural content will be integrated into these pathways and developed where gaps are identified.

Cogent skills working with CGTC will facilitate a number of employer groups covering the UK gaining feedback on industry skills needs for the current and future workforce. We will predominantly directly engage with micro, small and medium Medicines Manufacturing employers to introduce them to the RESILIENCE and partner offers of support and engagement while supporting the apprenticeship agenda.